Newcastle University and TechnipFMC Umbicals Limited

To develop the Super Duplex weld surface treatment technology to improve corrosion resistance, enhance fatigue life and improve high temperature performance.